University of Strathclyde and AB Agri Limited

To abolish antibiotic consumption in animal feeds by developing novel nano-delivery systems incorporating bioactive lipids and peptides: supporting effective antimicrobial stewardship to reduce antibiotic resistance in the food chain without compromising animal welfare.